Energy saving technology for air conditioning

Chamelic has recognised a significant market opportunity to increase the efficiency of air conditioning systems thereby reducing electricity usage and reduce CO2 emissions. The opportunity relates to the fouling of air conditioning systems which is a significant cause of inefficiency and power wastage. Chamelic has developed a surface treatment known as RepelSmart to reduce this fouling. Funding is sought to develop and test RepelSmart and determine the benefit it can deliver.